Migration and housing: meeting refugees' housing needs through collaborative housing programmes (MICOLL)

For many refugees in European cities, finding affordable quality accommodation is a significant challenge replete with obstacles. Yet, decent housing is key to their successful integration into the local community since it provides social contacts, access to services and employment. In contrast to traditional social housing, new types of housing have emerged across Europe with a stronger focus on collaboration, participation and social support among residents. This project explores the potential of such collaborative housing solutions for the long-term integration of refugees. It will deliver recommendations for urban policy-making based on our studies in Austria, Sweden and the UK.